GitStudio Ltd aims to create a hassle-free, user-friendly version control system for the world's designers to simplify their collaboration with developers and markedly improve project completion times by 15%.

**Unmet Need**

The majority of designers are not familiar with the concept of version control, and very few designers use versioning tools in their work. Current version control systems (VCS) use a command-line interface and are not user-friendly in their workflow. They have limited tool and software integration, and do not have the visual capabilities required by artists, designers, and creative teams. (Goel, 2017). Most version control systems are built to handle source code and are marketed more towards development teams.

**Solution Proposed**

GitStudio Ltd (GitStudio) was founded by Nic Johns: a serial entrepreneur and software developer with prior experience in the film and games industries. GitStudio is solving a substantial non-user-friendly, text-oriented software version control need that could reduce team project completion times and costs by 15%: an innovative and user-friendly version control system for designers to improve productivity by 20%.

**Opportunity**

GitStudio has been explicitly designed to help creative teams work together on the large-scale digital art files required for next-generation productions. This industrial research project aims to complete proof-of-concept work and obtain user experience data.